An Investigation into the Provision of Energy Services and Energy Efficiency

My research will be in the EPSRC research area of Energy Efficiency. Particular importance will be placed upon the quantification and assessment of energy services and studying their provision by technical devices along the energy chain (from primary energy, final energy to useful energy and the final link in the chain which is the energy service). I will consider how societies demand for energy services is likely to change and what the main drivers for this demand are. I will also be studying 'passive systems' (buildings, vehicles etc.) which convert useful energy into energy services (thermal comfort, transport, illumination). This will give greater insight into how Greenhouse Gas emissions are likely to change due demand for energy and energy efficiency improvements in passive systems.